Performance-based Optimisation of Resilient Moment Resisting Steel Structures

The overall aim of the proposed project is to develop a new generation of resilient moment resisting steel structures that are cost effective and have better structural performance under accidental and extreme loading events such as strong earthquakes and explosions. This will be achieved through the following objectives:
1) A critical literature review looking into current performance-based design and optimisation methods for moment resisting steel frame structures.
2) Detailed finite element modelling using programs such as OPENSEES and ABAQUS to investigate the nonlinear seismic response of typical moment resistant structures and determine acceptable design criteria to satisfy different performance levels.
3) Develop a novel performance based design framework, based on the concept of uniform damage distribution, for more efficient performance-based design of moment resistant frames.
4) Extensive analytical study and sensitivity analysis to find out the key performance parameters and develop a simple performance-based design methodology for practical design purposes.
5) Comparison of the structural weight, whole-life cost and seismic performance of optimum and conventional design structures to demonstrate the efficiency of the proposed performance-based optimisation method through a number of practical design examples.